Exciton control of molecular high-spin materials

The PhD will investigate novel spin-optical phenomena in molecular materials with exciton dynamics in high spin (S > 1) systems involving multi-electron coupled states. The aim of this project is to establish spin-dependent molecular structure-function relationships from magnetic and photophysical characterization towards potential applications in energy and quantum technologies.